From Perfume to Hand Sanitiser

Some of the key retailers who we deal with at Laurelle London remain open. This lead us to investigate producing Hand Sanitisers as the demand is there.

To fulfil the initial demand from retailers, we have produced Hand Sanitiser outside of the UK and are having it shipped in, which has its own time restraint challenges.

Hand Sanitisers will provide personal protection for retail sectors particularly in respect of back office staff in supermarkets, those staff on the front line, as well as the care of customers going in to store.

A grant would enable us to purchase the necessary equipment to manufacture Hand Sanitiser. Being a perfume manufacturer we already have the basic equipment, including tanks for mascerating perfume/Hand Gel.

We would be able to modify pumps used to extract the gel from the containers they are made in

We would purchase 2 Tube Filling Machines which operate by hand (This would enable us to adhere to the 2m apart restriction)

We would also purchase an automatic tube filling machine, which would be assembled using our adapted Production Line, ensuring all operatives were 2m apart

ADDITIONAL INFORMATION

All machinery was purchased, and the results speak for themselves. To take one case study in particular, a leading UK Grocer. Their orders increased month on month and Laurelle managed to supply their requirements on time, and coped with the increased volumes ordered. This continues.

However, because we have been so successful, they have actually said to myself that we are one of their key suppliers and they have put their trust into ourselves. As a result they have given us a lot more work. The effect of receiving additional funding would mean that we can fulfill their increased orders in the anti-bac area, and thus further increase our turnover and continue to supply this particular client, and others, on time and at the volumes they require. The additional funding would help to acquire a machine which would mean the whole process would be automated, which we would require to continue this expansion.